Hydrogen Enrichment of Natural Gas by Methane Cracking

Most of the UK's electricity is produced by burning fossil fuels, mainly natural gas (42% in 2016) and coal (9% in 2016). A very small amount is produced from other fuels (3.1% in 2016). Renewable technologies use natural energy to make electricity (eg; wind, wave, marine, hydro, biomass and solar) and it made up 24.5% of electricity generated in 2016. Despite promising advances made in the renewable energy sector, the UK is considerably lagging behind the carbon emission reduction targets.

Above data clearly show that decarbonisation of our gas network would lead to significant reduction of current carbon emission levels. Methane cracking allows enrichment of natural gas with hydrogen, a carbon free fuel. In this context, further development and early deployment of methane cracking technology has become an urgent priority.

This project would 1) study established catalysts and new catalysts formulations to enrich natural gas at a conversion rate of 50% and beyond, 2) develop methods to efficiently remove value added by-products at scale, 3) building on from current techno-economic analysis, develop further economic models and regulatory scenarios by integrating renewable electricity (in close collaboration with offshore renewable energy Catapult, economists and PhD students attached School of Business and Economics), 4) in collaboration of external stake-holders (such as offshore renewable energy Catapult and industry), opportunities for early deployment of the methane cracking technology will be investigated.

Potential impact
The RI self-assessment of an individual's research projects will mean that the cohort have a high degree of understanding of the potential beneficial impact from their research on the economy, society and the environment. This then places the cohort as the best ambassadors for the CDT, hence most pathways to impact are through the students, facilitated by the CDT.

Industrial impact of this CDT is in working closely together with key industry players across the hydrogen sector, including through co-supervision, mentoring of doctoral students and industry involvement in CDT events. Our industrial stakeholders include those working on hydrogen production (ITM Power, Hydrogen Green Power, Pure Energy) and distribution (Northern Gas, Cadent), storage (Luxfer, Haydale, Far UK), safety (HSL, Shell, ITM Power), low carbon transport (Ulemco, Arcola Energy), heat and power (Bosch, Northern Gas).

Policy impact of the CDT research and other activities will occur through cohort interactions with local authorities (Nottingham City Council) and LEPs (LLEP, D2N2) through the CDT workshops and conference. A CDT in Parliament day will be facilitated by UKHFCA (who have experience in lobbying the government on behalf of their members) and enable the cohort to visit the Parliamentary Office for Science and Technology (POST), BEIS and to meet with local MPs. Through understanding the importance of evidence gathering by Government Departments and the role this has in informing policy, the cohort will be encouraged to take the initiative in submitting evidence to any relevant requests for evidence from POST.

Public impact will be achieved through developing knowledge-supported interest of public in renewable energy in particular the role of hydrogen systems and infrastructure. Special attention will be paid to demonstration of safety solutions to prove that hydrogen is not more or less dangerous compared to other fuels when it is dealt with professionally and systems are engineered properly. The public, who are ultimate beneficiaries of hydrogen technologies, will be engaged through different communication channels and the CDT activities to be aware of our work. We will communicate important conclusions of the CDT research at regional, national, and international events as appropriate.

Socio-economic impact. There are significant socio-economic opportunities, including employment, for hydrogen technologies as the UK moves to low carbon transport, heat and power supply. For the UK to have the opportunity to take an international lead in hydrogen sector we need future innovation leaders. The CDT supported by partners we will create conditions for and exploit the opportunities to maximise socio-economic impact.

Students will be expected in years 3 and 4 to undertake a research visit to an industry partner and/or to undertake a knowledge transfer secondment. It is expected these visits (supported by the CDT) will be a significant benefit to the student's research project through access to industry expertise, exploring the potential impact of their research and will also be a valuable networking experience.